Holographic Poster Process Investigation

Ceres Imaging is developing a technology to create a new generation of photo-realistic 3D
static holographic displays (posters) derived from any 3D computer-based model, with the
goal of supplying to advertising and technical markets. This will give advertisers and media
companies effectively a new 3-dimensional media, increasing design freedom, creativity and
impact of display advertising. This new 3D media will complement other 3D moving media
(such as 3D cinema and 3D TV) by providing the equivalent of existing advertising posters at
competitive prices and in volume. However, the potential for a viable static 3D media extends
to advancing all current 2D static print media, with the ability to augment and supplement
existing products. Achieving this potential crucially depends on achieving both the required
performance through technological advances, and competitive costs in volume, both of which
this project addresses, building on core technology already developed by the company.
Current technology is only capable of producing one-off holograms with the required
performance, for which there is an identified business in bespoke high-value installation. The
project will develop the replication technology to deliver production quantity copies of the
one-off "master" holograms based on a new custom photopolymer (PP) which, when
combined with a novel integrated illumination system, guarantees image performance and
hence value for the user. Elements of the technology have already been investigated, and it is
from this knowledge that the proposed project has been developed. Successful development of
this technology will lead to significant reduction in production costs and increase in available
quantities to potentially open up global advertising markets and become a new medium for
visual creative industries.